Limit theorems for Pólya urns with initial composition tending to infinity with time

A Pólya urn is a classical discrete-time stochastic process that describes the contents of an urn that contains balls of
different colours. At each time step, a ball is chosen uniformly at random in the urn, and replaced into the urn
together with a set of new balls whose number and colours depend on the colour of the selected ball and on a
replacement rule, which is encoded in a matrix R. The cases of R being either the identity matrix or irreducible are
well-studied in the literature and limiting theorems show how the composition of the urn behaves when time goes to
infinity. The irreducible case is classical and dates by to some work by Markov in 1906 and has been widely studied
since then. The irreducible case is more recent, with landmark papers by Athreya and Karlin (1968), and Janson
(2004).
In the case of the identity matrix, Borovkov recently proved limiting theorems for the composition of the urn when the
number of initial balls goes to infinity together with time (see arXiv:1912.09665). Borovkov's results shows the
existence of a transition between different behaviours, depending on the scaling of the two factors (time and initial
number of balls in the urn).
This PhD project aims at proving analogous results for the case when the replacement matrix is irreducible. Because
the irreducible and the identity case have drastically different behaviour in the classical case when the initial number
of balls in the urn is fixed, we expect the results of this PhD to be drastically different from Borovkov's. The methods
of proof will also be different from Borovkov's: we believe that they will rely on generalising the methods used in the
classical case by Athreya and Karlin (1968), and more recently Janson (2004).
As a first step towards this goal, Chris will start by looking at the simpler ``balanced'' case when the total number in
the urn at all times is deterministic. This case is classical in the literature; we hope that its analysis will give insight
into t he more general non-balanced case.
After solving this first question, Chris will look at the case when the number of colours (and not only the number of
initial balls) goes to infinity with time

Potential impact
Combining specialised modelling techniques with complex data analysis in order to deliver prediction with quantified uncertainties lies at the heart of many of the major challenges facing UK industry and society over the next decades. Indeed, the recent Government Office for Science report "Computational Modelling, Technological Futures, 2018" specifies putting the UK at the forefront of the data revolution as one of their Grand Challenges.

The beneficiaries of our research portfolio will include a wide range of UK industrial sectors such as the pharmaceutical industry, risk consultancy, telecommunications and advanced materials, as well as government bodies, including the NHS, the Met Office and the Environment Agency.

Examples of current impactful projects pursued by students and in collaboration with stake-holders include:

- Using machine learning techniques to develop automated assessment of psoriatic arthritis from hand X-Rays, freeing up consultants' time (with the NHS).

- Uncertainty quantification for the Neutron Transport Equation improving nuclear reactor safety (co-funded by Wood).

- Optimising the resilience and self-configuration of communication networks with the help of random graph colouring problems (co-funded by BT).

- Risk quantification of failure cascades on oil platforms by using Bayesian networks to improve safety assessment for certification (co-funded by DNV-GL).

- Krylov regularisation in a Bayesian framework for low-resolution Nuclear Magnetic Resonance to assess properties of porous media for real-time exploration (co-funded by Schlumberger).

- Machine learning methods to untangle oceanographic sound data for a variety of goals in including the protection of wildlife in shipping lanes (with the Department of Physics).

Future committed partners for SAMBa 2.0 are: BT, Syngenta, Schlumberger, DNV GL, Wood, ONS, AstraZeneca, Roche, Diamond Light Source, GKN, NHS, NPL, Environment Agency, Novartis, Cytel, Mango, Moogsoft, Willis Towers Watson.

SAMBa's core mission is to train the next generation of academic and industrial researchers with the breadth and depth of skills necessary to address these challenges. SAMBa's most sustained impact will be through the contributions these researchers make over the longer term of their careers. To set the students up with the skills needed to maximise this impact, SAMBa has developed a bespoke training experience in collaboration with industry, at the heart of its activities. Integrative Think Tanks (ITTs) are week-long workshops in which industrial partners present high-level research challenges to students and academics. All participants work collaboratively to formulate mathematical
models and questions that address the challenges. These outputs are meaningful both to the non-academic partner, and as a mechanism for identifying mathematical topics which are suitable for PhD research. Through the co-ownership of collaboratively developed projects, SAMBa has the capacity to lead industry in capitalising on recent advances in mathematics. ITTs occur twice a year and excel in the process of problem distillation and formulation, resulting in an exemplary environment for developing impactful projects.

SAMBa's impact on the student experience will be profound, with training in a broad range of mathematical areas, in team working, in academic-industrial collaborations, and in developing skills in communicating with specialist and generalist audiences about their research. Experience with current SAMBa students has proven that these skills are highly prized: "The SAMBa approach was a great template for setting up a productive, creative and collaborative atmosphere. The commitment of the students in getting involved with unfamiliar areas of research and applying their experience towards producing solutions was very impressive." - Dr Mike Marsh, Space weather researcher, Met Office.